Dissecting phytoplasma effector adaptation to plant targets (Bilateral BBSRC-FAPESP application)

Technical abstract
Phytoplasmas are intracellular bacterial pathogens of plants that are transmitted by insect vectors, such as leafhoppers. They induce a variety of symptoms in plants and crops, such as witches' brooms (increased lateral branching) and phyllody (flowers reverting into leaves that remain sterile).

The Hogenhout group at The John Innes Centre has identified the virulence protein (effector) SAP11 from Aster Yellows Witches' Broom phytoplasma (AY-WB) that destabilize class II CIN members of the TCP transcription factor family, which are conserved among plants. SAP11-mediated CIN-TCP destabilization induces crinkled leaves and reduces synthesis of the defense plant hormone jasmonic acid in Arabidopsis. This leads to an increase in the number of aster leafhoppers that transmit AY-WB to other plants. We have evidence that SAP11 interacts with other TCPs, possibly resulting in increased branching (witches' brooms) symptoms of AY-WB-infected plants.

The SH group has identified a homolog of the SAP11 protein (SMP11) in the genome of Maize bushy stunt phytoplasma (MBSP). In this project we will collaborate with the Spotti-Lopes group at The University of Sao Paulo University in Brazil who are experienced with the ecology and epidemiology of MBSP, an important phytoplasma disease agent of maize in Brazil.

We will (1) investigate if SMP11 and SAP11 interact with various classes of Arabidopsis and maize TCPs, (2) study genomic variations of Brazilian MBSP isolates, and (3) Investigate the contributions of SMP11 and SAP11 to phytoplasma symptom development and leafhopper-plant interactions.

Overall, this work increases our understanding of pathogen-host adaptation processes.